SANDeRS: Smart, Adaptive Compilation for Dark Silicon

We live in an era of multi-cores: computing processors are no longer marketed by their clock speeds, they are marked by the number of cores. The fundamental limits of energy and power density of processors will soon push us further into an age of dark-silicon where only a small portion of the chip can be powered at any time. In such a setting, putting more of the same processing cores on a chip (i.e. homogeneity) gives no advantage. This has forced computer architects to introduce heterogeneous many-core systems built around distinct processors -- which have different energy and performance characteristics and each is specialised for a certain class of applications. Computer architects now hope that software will find ways to unlock the potential of heterogeneous many-cores. Software developers, however, are struggling to cope with this dramatic increase in complexity; and the current compiler tools, whose role is to enable software makes effective use of the underlying hardware, are simply inadequate to the task.

It is already a daunting task to build optimising compilers for homogeneous multi-cores consisting of identical cores, even just targeting performance (i.e. to make programs faster). It typically takes several generations of a compiler to start to effectively exploit the processor's potential, by which time a new processor appears and the process starts again. It will be a fundamentally more difficult task to design efficient compiler heuristics for optimising energy (i.e. to reduce energy consumption) and performance on heterogeneous many-cores, especially given the subtle interactions of different cores and inter-connections. Even if successfully achieved, the task of compiler design must likely to be started again when moving to a new released processor. This never ending game of catch-up inevitably delays time to market, meaning that we rarely fully exploit the hardware in its lifetime. If no solution is found, we will be faced with software stagnation and will be unable to offer scalable computing performance -- a driving force that has dramatically changed our society over the past 50 years.

What is needed is an approach that evolves and adapts to the future hardware architectural change and delivers scalable performance over hardware generations. This project offers precisely that. It will achieve this by bringing together two distinct areas of computer science: parallel compiler design and machine learning to develop a new paradigm for energy and performance optimisation. Our key insight is that the best optimisation strategies can be learned from similar software/hardware settings; and the learnt knowledge can be constantly refreshed without human involvement. This project will deliver such a smart, adaptive compilation system. We will use machine learning to acquire knowledge of workloads, applications and the underlying hardware, testing new compilation strategies, learning how each individual program should be optimised for each specific computing environment, and constantly improving the optimisation heuristics over time.

As knowledge of the application environment grows, our system will make programs faster and more energy efficient; for example, software will respond quicker and the battery life will last longer on mobile phones. It will reduce time to market for software products and deliver scalable performance as hardware advances. If successful, such as programme of work will help to the looming software crisis of dark silicon, which will be of benefit to academics and UK industry, and system software researchers and developers worldwide.

Potential impact
The immediate beneficiaries of this work will be computing systems and systems software providers, users of data analytics applications and smartphones. The academic beneficiaries will be researchers in the areas of programming languages, compilers, operating systems and computer architecture. We will also train postgraduate and undergraduate students.

We identify 11 activities through that the potential industrial, academic, economic and societal impact of this work will be realised.

[A. Industrial Impact]

*1. Prototypes
This work will develop system software tool-chains for heterogeneous computing, including workload profiling and program synthesis tools, heterogeneous many-core compiler heuristics and a continuous optimisation framework. These will be released under an open source license and used as demonstrators of ideas and potential.

*2. Industrial Engagement:
We will visit our industrial partners and encourage our PhD student to take up internships with our partners to deliver technology transfer.

*3. Industrial Workshop:
At the second year of this project, we will organise a workshop in conjunction with the annual HiPEAC conference to disseminate the results to International Computing Systems industry. The PI has already successfully organised one such industrial workshop in HiPEAC.

*4. Technology Licensing:
IP for heterogeneous many-core software development tools are viable paths for commercial exploitation through technology licensing. The Business Partnerships \& Enterprise Team (BPET) in Lancaster provides commercialisation services to university members. We will make full use of BPET for exploitation.

[B. Economic Impact]
We will work closely with our partners to realise the potential economic impact on two specific areas:

*5. Big Data Analytics:
The results of this work can help to improve the energy efficiency and performance for big-data analytics technologies for big data applications which are currently a $16 bn market. We will work with Freescale, Herta Security and the Barcelona Supercomputing Center to exploit the results in this direction.

*6. Energy-efficient Mobile Devices:
Battery life is a major concern to billions of mobile users who often find their phone has died at most inconvenient times. The techniques developed in this work can improve energy efficiency and performance for each user's mobile device. We will collaborate with our partners, Movidius and CodePlay, to exploit the energy-aware compilation techniques created in this work for mobile computing.

[C. Academic Impact]

*7. Publications:
We aim to publish our results in the best conferences and journals in the areas of computing systems research, compilation, and parallel computing (PLDI, CGO, PPoPP, PACT, HiPEAC, LCTES, ASPLOS, ICS, ACM TACO, ACM TOPLAS, IEEE TPDS). Whenever possible, publications and research results will be made available on the project web site.

*8. Demos, Tutorials and Workshop:
Research prototypes will be disseminated to academic collaborators by giving tutorials and platform demonstrations in major technical conferences. We will continue the highly successful COSMIC (Code OptimiSation for MultI and many Cores) international workshop where we will present the key results of our work.

*9. Academic Visits:
We will regularly visit other systems groups in the UK working on relevant topics to disseminate research findings and build up collaboration.

[D. Societal Impact]

*10. Public Engagement:
We will use the web, and social and news media for public engagement. The project will use CompuCast (the world's first and only podcast for computer scientists) that was co-founded by the PI to engage with a wider audience.

*11. Student Training:
We will design projects for postgraduate and undergraduate students in areas within the project's research agenda, providing students with much needed skills in software development for heterogene